Nonlinear Behaviour of Multi-Joist Timber-Concrete Composite Floors

This PhD study will use both tests and numerical analyses to understand the quasi-static
load responses of timber-concrete composite (TCC) floors. One emphasis will be the use of
floor specimens with multiple timber joists, so as to build on previous work where a single Tsection
comprising a width of slab with just one joist has been investigated. To that end, a
small number of multi-joist TCC specimens will be fabricated and tested, with significant
instrumentation used to work backwards to issues such as load-sharing between individual
T-section TCCs. Nonlinear FE will be used to try and predict the measured load responses.
Use of the verified FE as a tool to conduct wide-ranging parametric studies will be a key
feature of the work, which is IStructE - funded and includes collaboration with ARUP.
Publishing of journal papers (which Joshua and I along with co-authors from Trento
University in Italy have already done on previous TCC work) will be a focus of this work, as
will presentations to industry at any available opportunity.